Performing Places: working with local councils to reach new communities and facilitate wellbeing in living environments

With its focus on expanding impact and engagement from a previous research grant, Performing Local Places will use arts practices to improve the living environments of two sets of people in two geographical areas of need in UK: Camden (London) and Oldham (Greater Manchester). Findings from these projects will be disseminated and publicised to all local authorities in the UK, promoting a new mode of service delivery for enhancing health and wellbeing in complex living environments .

Project participants will be within the oversight and services of local authorities and councils will be helping to broker the activity within their provider frameworks. The arts practices comprise a cultural product called 'Performing Place' which has been developed and tested in previous practical research projects with vulnerable groups affiliated with, and engaged via, arts organisations. Building on that project, in this new development we have consulted on priority areas within local councils who have identified a future need for such work. Two practical projects will be planned, one in Camden and one in Oldham, working between Arts leaders and other departments, Mental Health in Camden and Stronger Communities in Oldham. Both the planning and delivery period will include working with local council representatives, key workers and leading artist/facilitator practitioners with the new end users.

In Camden we will work in at least one Council-owned area of the Supported Living Programme, in buildings that house those with need of 'stepping stone' support to live more independently and whose cultural engagement may also be at the lower end of the spectrum within the Borough (which is an indicator of health and wellbeing). We will run 15 weekly sessions based in the residences, engaging adults with their current and potential 'place'.

In Oldham, we will work in the ward of Clarksfield with long-term residents and comparatively newly arrived Roma residents, assuaging disharmonies arising from different cultural understandings within the same local community. This work will follow a different model of Performing Place practice - a week's intensive engagement rather than weekly, workshops (as in Camden) - and will take place over a week in the summer of 2016.

In the planning and delivery of the projects, we will work with specialist lead facilitators following and adapting models used in the previous project, 'Challenging concepts of "liquid" place through performing practices in community contexts', 2011-2014 (Challenging Place). Such activities will include a range of improvisation and performance-related activities that are shaped from everyday operations and behaviours. None of the participants are likely to be performers but the activities are non-threatening, accessible and shaped to raise levels of cultural engagement where there may be existing barriers. This is an important part of Performing Place, that it can be accessed by participants without particular skill or experience in performance. (See http://www.performingplaces.org/placepracsitesotw.html for example.)

The impact and engagement of these two follow-on projects will be formally documented in line with local authority reporting and disseminated via simple web pages on the existing site, three symposia and a 32-page document (with executive summary). This document will be sent to the 400+ local authorities in the UK with the intention that such practice be promoted and assimilated for use in other priority areas. Two symposia will take place in London and Manchester with representatives from all nearby local authority councils invited, as well as nationally. A third symposium will take place for the 33 members of London Arts Forum.

Potential impact
This Follow-on Funding for Impact and Engagement project will increase the effectiveness and impact of public services and influence policy by demonstrating an enhancement to the quality of life of participants through their creative engagement. Impact can be summarised in the following areas:

- Programme beneficiaries.
Each of the two sets of participants is expected to benefit directly from the practical projects, reporting changes in attitude to place, aspirations and wellbeing. In Camden, residents will be those previously unable to live on their own (such as those with mental health issues, learning difficulties or lack of confidence) and in Supported Living. Many will have been homeless. Performing Place activities are designed as non-threatening 'extensions' to the everyday where performative activities will be guided by skilled artist facilitators to increase independence in new or existing places. Findings from the previous project suggest that such activities will develop new place attachments. In Clarksfield, Oldham, impact will be supported by local community leading figures from different cultures in Oldham. Participants from approximately five streets in Clarksfield will take part in a week-long performing place project which will be promoted to the surrounding areas to increase public engagement and footfall for wider safer neighbourhood impact and profile-raising. Within this project a range of activities will take place that invite residents to re-envision their physical locality, subverting it, enriching it in people's minds through 'performing' it and, subsequently, creating a 'plural' neighbourhood where different cultural behaviours are accepted by longer term residents.

- Local authorities
We are looking to establish a blueprint and advocate a step-change in public service delivery frameworks and how the two councils may consider Performing Place in partnership with other areas of the public agenda priority areas (e.g. regeneration, health and wellbeing). This is with a longer term view to placing it at strategic planning and commissioning level. As a key to service enhancement and individual and community ownership, we anticipate Performing Place becoming a useful contributor to achieving local authority targets as will be evidenced in Camden and Oldham. With the dissemination of a final report document nationally, and following the summative symposia in London and Manchester, we are committed to extending this work further.

- Arts practitioners.
PI Mackey will work alongside arts facilitators who have experience in her Performing Place activities and facilitating work with participants from the previous projects. Together, they will 'train' further facilitator practitioners to work in this way, utilising documentation gathered from the previous projects in Challenging Place. Those with experience will benefit from passing on skills as well as further experimentation opportunities. Those new to some of the techniques and thinking will learn new ideas and how to work with these in less familiar (and challenging) public contexts. It is anticipated that this network of practitioners will be extended in future projects.

- Service Providers
It is expected that service providers will be exposed to the performing place cultural offer in the short space of the project. This will promote the longer-term use and function of specialised arts interventions as a way of supporting holistic council efficiencies (e.g. decreasing the period needed for adults to remain in supported living projects will be explicit). It is anticipated that voluntary and community sector key workers will actively pursue such projects in consultation with their authority, as well as network about the impact and the benefits of the work with the participants, thus leading to expanded opportunities.